Queen's university Belfast and MOF Technologies Limited

To formulate and shape metal organic frameworks to investigate a number of size enlargement techniques to increase the number of shaped products provided.